A Comprehensive approach to enhance Older adults' Preparedness for Extreme heat (COPE)

Extreme heat is expected to become more frequent and intense amid global climate change. Older adults' physiological and socioeconomic vulnerabilities make them particularly susceptible to the adverse health and well-being effects of increased temperatures. For example, extreme heat can lead to dehydration and exacerbate chronic conditions common in old age, such as respiratory problems and diabetes. The last two decades have seen a 54% increase in heat-related deaths among older adults worldwide. It is thus imperative to mobilize various sectors of society to address the key risks to older adults' health and living standards. Successful adaptation and mitigation measures require input from older adults to inform on resources, demands, and challenges at the individual and community level.

This project integrates strategies targeting older adults (individual level; relevant health-protective behaviours) and their environments (community level; effective and accessible community-based programs) to enhance their preparedness for extreme heat. We aim at constructing localized, yet comprehensive adaptation and mitigation plans with older adults and community partners including local health care authorities and senior service providers. Taking a participatory approach, older adult representatives co-lead the research team with academics and partners in third/public sectors in Canada, the United Kingdom (England and Scotland), Sweden, Israel, and Hong Kong. Our interdisciplinary, mixed-methods research activities such as daily life assessments, focus groups, and community engagement will integrate scientific knowledge about extreme heat and their impact on older adults into a comprehensive plan for individual- and community-level response actions, taking into account contextual differences across countries.

This project has important impact: First, it will help allied professionals to co-create age-friendly cities under the United Nations (UN) Age-friendly Cities Framework and address the UN Sustainable Development Goals including good health and well-being, climate actions, and sustainable cities and communities. Second, findings will help improve community services by drawing on local older adults' lived experiences to develop plans catering to their needs under extreme heat. We will actualize the vision of the UN Decade of Healthy Aging (2021-30) while acknowledging older adults' resilience to and their role as active agents in a changing climate.